HF Accoutuc Innovation

Exploration of how the open internet research data networks could be utilised to limit fraudulent or misleading personal online information and how to improve the accuracy/data integrity of such open data.

Such projects would result in maintaining transparency of web open data for real background research purposes and improving the quality of data available through review and revision opportunities.